Improving Myoelectric Prosthetic Hand Control via a Multifaceted, User-Centred Approach

Improving prosthetic hands using machine learning and Augmented Reality. First, developing next level prosthetic hand control by using machine learning techniques to teach prosthetic hands to naturally respond as human hands would. Second, developing an Augmented Reality simulation environment to allow patients to practice using their new hand and optimise its physical properties in the weeks leading up to receiving their real-life prosthetic hand.